University of Durham and Northumbrian Water Limited

To integrate analytical and computational methods from the physical sciences with ‘crowd-sourced’ information from communities in order to design new tools and working practices that reduce potential risks and impacts of sewer flooding through better communication with customers.